Battery powered electrical weed control as alternative to chemical herbicide

"The need for weed control for food is growing as the world's population increases.

This market is currently dominated by herbicide manufacturers. However, that industry is under significant pressure for two keys reasons. The first is that weeds are increasingly becoming naturally resistant to herbicides. The second is that regulators have recognised this challenge, and couple with health and environmental concerns, have started to restrict or ban their use.

Using electricity to kill weeds addresses the fundamental shortcomings of chemical herbicides and other thermal or mechanical alternative methods.

This project will see if it is feasibility to run electrical weed killing technology from a battery. Achieving this will allow the technology to be used in any current and future weeding platform, allowing it to become a viable, scalable and organic alternative to chemical herbicides."